Environment Management Software

Eco-shaper is an exciting and ambitious project that aims to deliver an Environmental Management System making a real impact on the UK Government Clean Growth Strategy and 6th Carbon budget.

Currently, sustainability reporting takes a top-down approach using high-level consulting firms (Carbon Trust) and sustainability tools (IsoMetrix) to analyse companies' carbon emissions. However, with increasing regulation and a move to expanding emissions scopes to incorporate employee and supply chain emissions, reporting becomes ever more difficult and complex.

Eco-shaper is an EMS that supports users (companies/employees) to define and take actions that meet company obligations to protect the environment. Eco-shaper will leverage AI capability to enable "smart" personalised sustainability actions alongside everyday goals and actions. This blended and unique approach is vital to help companies maintain environmental performance during a weaker economy and cost of living crisis.

Eco-shaper will provide organisations with the ability to cascade sustainability goals, alongside company goals, and provide automated support with their implementation. This will support employee action and encourage the development of more sustainable behaviours alongside the company's own critical KPIs and so meeting the requirements for continuous improvement set out by ISO1004

Eco-shaper:

1.Simplifies carbon calculations and reporting with an AI driven Environmental Management System

2.Helps companies find appropriate mitigation targets and most cost-effective carbon-reduction strategies

3.Monitors impacts of quantified actions with continuous input from the company and its employees, moving reports to a real-time data-driven monitoring system.

4.Significantly reduces effort associated with compliance, making reporting automatic, accurate and engaging